Diffusion and transport in Hamiltonian systems

The Arnold diffusion is a major mechanism of instability in dynamics of multidimensional systems. Obtaining a rigorous mathematical description of this process is one of the main problems of the theory of Hamiltonian dynamics, which is still unresolved. The goal of the project is to create new geometrical methods for the study and, possibly, a solution to this problem.